Evaluation in translation: Critical points in translator decision-making

In a world of global media and instant communication where translation and interpreting function as a sensitive channel through which new texts and ideas enter a target culture, it is crucial to investigate how such ideas are processed, evaluated and mediated. Where are those 'critical points' in a text where the translator or interpreter's decision may make a real difference to the interpretation and reception by the target audience? What are the factors that affect these decisions? This project sets out to investigating this by going beyond general questions of 'power' and 'ideology' that have occupied translation theorists for the past decade and where the exact the signs of the translator or interpreter's subjectivity are sometimes tenuously identified. This project will instead investigate in detail the ways in which meaning is dynamically negotiated and communicated between writer, translator and reader. It employs new tools of linguistic analysis from applied linguistics (notably evaluation and appraisal theory) that offer the possibility of a more systematic, comprehensive and replicable analysis of the various linguistic expressions of this negotiation. The focus of this project is therefore on identifying and modelling the process of how translators evaluate arguments in a text, on the linguistic signals that indicate this evaluation and on the potentially subjective value systems that are in operation. As well as giving greater insights into the translation process, the findings will have important applications for translator training and for professional translators working with sensitive texts.

Potential impact
The first beneficiaries will be the academic beneficiaries: those working in text analysis applied to translation, and those working in descriptive translation studies, in cognitive studies and in translator and interpreter training (see Academic Beneficiaries). The importance of this last group is that the applications of the research for training will mean it will also directly influence the trainees, that is, students on the very many MA (and undergraduate) programmes in translation and interpreting. Since the results will be relevant across text type, genre and language, the potential number of such beneficiaries is very large - thousands of trainees per year across the world, who will then enter the translating and interpreting professions with enhanced awareness of a crucial aspect of the intercultural communication in which they are involved. Furthermore, the research will also be useable on continuing professional development and other courses run for professional translators and interpreters by organizations such as the Chartered Institute of Linguists and the Institute of Translating and Interpreting in the UK. Also, since it will be available in book form, it will also be accessible to professionals and others for self study and for others working in intercultural fields (project managers, managers of translation and interpreting services in large organisations, etc.) interested in learning more about the practical impact of translating and interpreting.